Development changes in neural stem cell responses in the spinal cord and the influence of painful stimulation

During the six week rotation the student will undertake a series of preliminary investigations understanding changes in NSC expression pattern in a series of preclinical models of inflammatory and neuropathic pain. This will establish which pain models result in alterations in NSC behaviour and at what time points in the development of pain that these occur. Simultaneously it will be a chance for the student to shadow current PhD students and post-docs in our laboratories to experience the array of techniques and investigative approaches we employ in our studies and to get to know the research teams and environment.